Mathematical Foundations of DNA Storage

In this PhD project, William is studying the mathematical foundations of DNA storage in general and is modelling and simulating biomolecular operations in particular such that we can ultimately find the ideal conditions of wet lab experiments.
research area: Artificial intelligence technologies